Ezyglide Tape

I am looking for an expert in product assembly, rewinding and packaging solutions who can help me design and develop a viable and cost-effective solution for me to scale the volume of production of my tapes from '00's to '000's to '0000's.